De Montfort University Higher Education Corporation and East Midlands Chamber (Derby, Nottingham, Leicester)

To create a Regional Business Research and Intelligence unit to address economic competitiveness.